Decolonising the Sacred: Acknowledging the colonial experiences of Tibetan Buddhist collections in the British Museum

Working with the Tibet collections at the British Museum, the project will challenge and decentre established methods for conducting histories of colonial collecting research by centring and reading for Tibetan knowledge and experiences in museum collections and archives.

The project will consider one or more of the following approaches:

- Research the roots and continuing legacy of the BM's colonial connections to Tibetan sites of knowledge production, specifically Tibetan Buddhist monasteries;
- Identify an indigenous/decolonial methodology that reconsiders the classification and documentation of a group of Tibetan Buddhist objects acquired during the British colonial period.